University of West England bristol and Avalon Sciences Limited

To embed capability in Computational Fluid Dynamics and advanced engineering theory to generate and test designs for improved down-hole tooling systems for use in oil and gas industry.